Fine mapping and positional cloning of an X linked congenital nystagmus gene

Congenital Idiopathic Nystagmus (CIN) causes rapid, involuntary, eye movements. It causes a significant visual problem and affects approximately 1 in 350 children. However, despite years of study, and the identification of one causative gene, the its pathogenesis is unknow. We have collected a large number of DNA samples and clinical details from patients with various forms of nystagmus which provides more chance than ever before of locating new genes for nystagmus and discovering how these genes function in health and can malfunction to cause nystagmus. Assesing the contribution of these genes to certain forms of nystagmus will instantly help some CIN children by allowing a simple genetic test and thus avoiding numerous invasive investigations. Furthermore, molecular biological techniques are being used to understand how the defective genes lead to uncontrolled eye movements. This knowledge will provide the first glimpses of the process underlying nystagmus but also may have relevance to many other ophthalmic and neurological diseases. It is hoped that this information will then lead to the design of novel therapies for these conditions.

Technical abstract
Aims: to identify and characterise the first gene responsible for congenital idiopathic Nystagmus (CIN).

CIN causes loss of vision and affects up to 1 in every 350 children. The cause is unknown and no treatments are commonly available. Autosomal dominant, recessive and X linked forms have been described although no genes have been identified to date. Two independent X linked loci have been reported.

Objectives: To fine map and positionally clone an X linked CIN gene and to investigate it‘s cell biology and function.

Design and methodology: 7 pedigrees with X linked CIN have been ascertained. The largest family (pedigree 1) has 4 living generations with 11 affected members and 25 informative meioses which gives a maximum lod score of 7.5 . 74 DNA samples have been collected from pedigree 1 (including 9 affected and 10 obligate female carriers). This now allows definitive linkage to be undertaken in this family. A further stock of 42 DNA samples from other x linked and sporadic CIN cases have also been collected. 24 patients from pedigree 1 have had detailed clinical phenotyping. This has included nystagmology and clinical examination. 4 patients have also had ERG and VEP recordings (excluding other diseases). Sequencing of the CDR1 gene in two members of pedigree 1 has excluded this gene as the cause of CIN in pedigree 1. Linkage analysis will now be performed using an ABI fluorescent microsatellite marker set. As appropriate, fine linkage mapping will be undertaken to further narrow the critical gene interval. Guided by the linkage interval identified, candidate genes will be identified and prioritized on the basis of their physical position, predicted function and mRNA expression. Once the disease gene is identified a second independent mutation will be confirmed in additional families. The disease gene‘s function will then be determined by studying its tissue and cellular expression and co-localization with known proteins. This will be achieved with a combination of mRNA expression, tissue in-situ hybridization and immunohistochemistry experiments.

Scientific and medical opportunities:
This research has a high chance of identifying the first disease gene and molecular mechanisms underlying CIN. Such knowledge should ultimately lead to the development of novel therapies which to date, despite multidisciplinary study, have eluded researchers in this field. It will also provide insight into central neuromuscular control of striated muscle. This could have relevance for a wide range of poorly understood neurological disease.